Towards a Global History of Women in Book Production 1600-1900

Women’s labour has always underpinned the production of books, though they are infrequently credited with their work and leadership. In 2014, after 100 years, the International Publishers Association announced its first female president and in 2022 reported that ‘Diversity and inclusion requires more attention’. The book production trades in the UK, including the ink (£300M), paper (£3.5B), printing (£5.5B), and combined publishing industries (£9.8B GVA), significantly contribute to the economy. However, gender diversity remains a significant challenge in the worldwide printing, ink and paper industries, where women represent between 20% and 30% of the workforce. Even in the female-dominated publishing industry, there remains underrepresentation of women at the highest levels, and in the UK this is compounded by a lack of cultural and regional diversity. This feminist reconsideration of how women's work in the trades associated with book production is represented and recorded, now and in the future, is one of the many ongoing ways in which diverse voices can be preserved and recovered in the archives and celebrated more publicly.
National histories of women and the book have thrived in recent years, especially for the fields of printing and bookselling. But many areas remain unrepresented, and, as a transnational or global discipline, Women’s Book History remains in its infancy. Despite books across the world being mostly products of the interwoven sectors of domesticity and trade from 1600-1900, feminist scholars must counter the fact that historiography, record-keeping, and archival policies and practice have been androcentric. Women's book history scholarship has predominantly privileged reading, literary, and editorial labour over that of ink and papermaking, calligraphy, xylography, and binding—trades in which women were more likely to labour, though recent work on engraving begins to redress this. Moreover, scholarship has been sufficiently Eurocentric to preclude non-printed texts and to focus on metal typography, when across much of the globe before 1900 manuscript publication and xylography remained the primary modes.
This project will enable the PI to establish a new sub-discipline: global women's book history. It centres women's contribution to the production of books both historically, through archival research, and in the present, by recognising that collections policies and politics shape history and whose work is recognised. It combines feminist, archival, literary, historical, and material cultural approaches and concentrates on four areas of book production to deliver comparative and transnational women's histories: ink, paper, impression, and binding. It will draw together case-studies from Europe (PI), the Islamic World (Postdoc 1), and East Asia (Postdoc 2) in the period before the rapid adoption and industrialisation of the printed book: 1600 to 1900.
Academic outputs will include four co-authored articles, an ambitious editorial project—a 3-volume Global History of Women in Book Production 1600-1900—based on an international project conference, and a PhD co-supervised with the British Library exploring the past, present, and future of feminist recovery. An illustrated children’s book will celebrate unsung women in global book production with a new generation of readers.
A global history of women in book production is a work of feminist activism. The project drives the development of gender-inclusive library and archival practice, with bespoke training and an Inclusive Records Forum facilitating knowledge exchange between libraries and archives and the ink, paper, printing, and publishing industries, to help build accessible and inclusive book histories and futures.